The University of Nottingham and Murphy & Son Limited

To develop sustainable methods of improving beer quality through the action of antioxidant compounds compatible with a number of brewing methods and beer styles.